Bicycle Chain Lube Delivery System

Scottoiler has been developing and manufacturing award winning chain lubrication systems
for motor bikes since 1986. The system works by delivering lubrication to a motor bike chain
as it is driven. This increases the life of the bike chain and sprockets, improves performance,
reduces bike chain maintenance saving time and money for the owner. The company based
near Glasgow in Scotland has successfully developed an international reputation and brand.
Scottoiler has a multi channel market strategy with OEM, wholeseller, dealer and end user
outlets. This market is well understood with product volumes being directly related as a
percentage of both the second hand and newly purchased bikes by market territory.
Over a decade ago the company looked at developing a product similar in nature to the motor
bike chain lubricator for the bicycle market. Some ad-hoc activity took place culminating in
the development of an initial prototype in 2002. However no further progrees was made.
Some laboratory testing suggests that cyclists performance can be enhanced in addition to
savings on chain maintanance and chain life. The impression remains that there is a large and,
as yet, un-quantified market opportunity for a chain lubrication system for bicycles. The
purpose of this Proof of Market project is to assess the commercial viability and market
demand for a Chain Lube Delivery System.